Visualising extremophiles & their environment

The student will investigate new ways to process 3D data to visualise swimming extremophile microorganisms and their environments, incorporating visual measurements (e.g. photographs, depth measurements, holographic data) and non-visual sources (e.g. spatially localised chemical monitoring).